Assessment of novel nanoformulations for the treatment of acne

Acne is a common disease, which can turn into a serious chronic disorder leading to permanent scaring and disfigurement. The current market for acne treatments is worth approximately $2.8 billion/annum (2016) but is dominated by poorly efficacious over-the-counter treatments, which are often reformulations of the same active ingredients (e.g. benzoyl peroxide, salicylic acid). More effective treatments (e.g. steroids, retinoids) can only be used for short periods of time due to significant safety concerns and so are only prescribed for the most severe cases of acne. With the support of Innovate UK, Blueberry Therapeutics is exploring the feasibility of a range of new topical nanomedicnes for acne. If successful, these new medicines will represent a step forward in acne treatment with dual action therapies that tackle the symptoms of acne whilst preventing disease progression.